Sheffield Hallam University and Chemetall Limited

To develop an innovative, environmentally safe electrochemical treatment for steel, through the embedding of advanced electrochemical and surface treatment knowledge.